Symmetry breaking enhanced near-field sensing with whispering gallery mode microresonators

Whispering gallery mode (wgm) microresonators have shown to be versatile platforms for various types of high-precision sensing due to their response to changes in their environment, such as magnetic, electric or gravitational fields, acceleration, temperature, or refractive index of surrounding media. Sensitivities close to the standard quantum limit have been demonstrated for optomechanical displacement and force sensors. This thesis covers the fundamental properties and effects observed in wgm resonators, outlines the principles of near-field sensing and the recently experimentally demonstrated nonlinear Kerr induced symmetry breaking observed wgm resonators with counter propagating fields.
Theory indicates increased near-field sensitivity for a microresonator on the verge of the symmetry broken regime. This thesis has experimentally addressed this research question, presenting preliminary sensitivity results. The experiment investigated the cavity response of a symmetrically pumped high-Q silica rod resonator due to a sharp tungsten tip's perturbation within the wgm evanescent field. The tungsten tip distance from the microresonator was precisely controlled by a nanometre precision piezo stage. The reported experiment was affected by several slow noise sources, and therefore the tip was modulated to study the cavity response. Displacement spectral densities were calculated, and the lowest noise poor obtained was 0.65nmHz -1/2 for a 5s duration measurement. Signal-to-noise ratios were above 20dB. The noise floor in all measurements seemed to follow a 1 /f line, indicating that higher modulation frequencies will possibly have increased sensitivity and signal-to-noise ratio due to the low noise floor.
Further experiments are needed to fully identify the dominant effect caused by the tungsten tip in the evanescent field of the resonator. The results presented in this report suggest it is primarily scattering and refractive index change induced. Experiments to determine the contributions from each effect are outlined. Future work also includes quantifying the sensitivity outside the symmetry breaking region to compare with the sensitivities reported here.

Potential impact
The main impact of the proposed Hub will be in training quantum engineers with a skillset to understand cutting-edge quantum research and a mindset toward developing this innovation, and the entrepreneurial skills to lead the market. This will grow the UK capacity in quantum technology. Through our programme, we nurture the best possible work force who can start new business in quantum technology. Our programme will provide multi-level skills training in quantum engineering in order to enhance the UK quantum technologies landscape at several stages. Through the training we will produce quantum engineers with training in innovation and entrepreneurship who will go into industry or quantum technology research positions with an understanding of innovation in quantum technology, and will bridge the gap between the quantum physicist and the classical engineer to accelerate quantum technology research and development. Our graduates will have to be entrepreneurial to start new business in quantum technology. By providing late-stage training for current researchers and engineers in industry, we will enhance the current landscape of the quantum technology industry. After the initial training composed of advanced course works, placements and short projects, our students will act as a catalyzer for collaboration among quantum technology researchers, which will accelerate the development of quantum technology in the UK. Our model actively encourages collaboration and partnerships between Imperial and national quantum tehcnology centres and we will continue to maintain the strong ties we have developed through the Centre for Doctoral Training in order to enhance our on-going training provisions. The Hub will also have an emphasis on industrial involvement. Through our new partnerships students will be exposed to a broad spectrum of non-academic research opportunities. An important impact of the Hub is in the research performed by the young researchers, PhD students and junior fellows. They will greatly enhance the research capacity in quantum technology. Imperial College has many leading engineers and quantum scientists. One of the important outcomes we expect through this Hub programme is for these academics to work together to translate the revolutionary ideas in quantum science to engineering and the market place. We also aim to influence industry and policy makers through our outreach programme in order to improve their awareness of this disruptive technology.